JCMT Observing: Gould Belt Survey November 2014

The JCMT Gould Belt survey has a public web page which explains the science behind the survey. The aim is to understand how stars form in nearby molecular gas clouds, and so shed light on the formation of the solar system.